Understanding attacks on aid workers and delivery

This project will make a critical interdisciplinary and methodological contribution to the study of violence against aid workers and aid delivery. This type of violence has risen dramatically. Attacks range from threats to thefts of supplies, intimidation at checkpoints, and the wounding or deaths of aid workers. Humanitarians have been expelled from Ethiopia, killed in Afghanistan, and attacked in DRC and Yemen. The dynamics and causes of this violence, however, remain understudied (Fast 2010; 2014). This project will enable the exploitation of a new longitudinal, disaggregated dataset about attacks against aid workers and aid delivery (the Security in Numbers Database, SiND), employing Advanced Quantitative Methods to advance (1) theoretical understanding, (2) methodological rigour, and (3) practical strategies to reduce the human and organisational costs of these attacks